Human Lymphoma Test

Predictive Life Sciences wishes to undertake a market research exercise and assess the
viability of taking a novel diagnostic test initially developed for canine lymphoma and explore
the application of the test for human application. Our test detects biomarkers that are unique
to lymphoma in dogs and humans using the latest biomarker discovery technology. Through
our sister company Petscreen Ltd we have successfully developed a working model which
facilitates efficient biomarker discovery, characterisation and translation onto a standard
immunoassay platform used by all diagnostics laboratories globally.
We recognise that the market for our test for human application has enormous potential, and
we wish to undertake detailed market research, competitor analysis and business modelling to
create a route map for commercialising our technology for the human market.